Novel Sensor Technologies

Recent advances in analytical chemistry have been directed to the development of miniaturised instrumentation, low-concentration sensing technologies, and cost-effective solutions. While optical and spectroscopic sensing components, such as lasers and photodetectors, have become more widely available, there is still much work to be done to develop advanced systems with analytical-grade performance, robustness, self-calibration and low-power consumption. The main limitations are the high sensitivity and selectivity required for the detection of tiny amounts of analytes in complex sample mixtures, and the requirement for continuous and fast-response measurements.

The project will develop new analytical techniques and sensors based on optical spectroscopies, nano- and micro-structures, photonic and waveguide structures, combined with surface-enhanced and electrochemical methods. Combining optical and electrical information, i.e. for more than one physical/chemical property, can provide accurate and detailed insights into molecular structure and function. In addition, as a part of this project, the interaction of the analyte with the sensor surface will be studied and designed, as it plays a key role in determining sensor performance. The sensor technologies will be demonstrated for a range of applications in healthcare and medicine, safety and security, food quality control, waste, emissions, and the chemical-process industry.